OT-RAID: AI-Powered Operational Technology Ransomware Anomaly Detection and Defence

Ransomware remains the most pervasive threat to the global economy, with the manufacturing sector emerging as the primary target in 2025\. Unlike traditional IT environments, **Operational Technology (OT)** systems, which govern critical infrastructure like power grids and production lines, often rely on legacy brownfield hardware that was never designed for the modern threat landscape. These systems are uniquely vulnerable; traditional security software is often too heavy for their aging processors, and even a few minutes of downtime can trigger millions in losses or jeopardise physical safety.

**OT-RAID** introduces a transformative, non-intrusive solution for ransomware resilience, specifically engineered to protect the UK's manufacturing and critical national infrastructure. Most security tools only look at digital fingerprints or network spikes, but OT-RAID goes deeper. We've combined **transfer-learned behavioral analytics** with l**ocal Large Language Models (LLMs)** to create a smarter defense---one that listens to hardware-level indicators and side-channel signals to catch threats in real-time with low false native.

By integrating ransomware intelligence from **Cardiff University** with UWE's high-value manufacturing expertise, OT-RAID monitors process integrity in real-time. It analyzes software signals alongside hardware indicators, such as PLC I/O patterns and side-channel data, to assess system security. This context-aware approach accurately distinguishes legitimate industrial maintenance from stealthy ransomware encryption, ensuring high-precision detection. This prevents the costly, unnecessary production halts often triggered by traditional tools that lack an understanding of complex industrial workflows.

A key innovation of OT-RAID is its **autonomous recovery capability**. Operating at the edge, the system can trigger sub-second process isolation and snapshot-based restoration, reverting compromised nodes to a last known good state before critical damage occurs. This ensures continuous availability, aligning with strict new regulatory requirements under the **2026 Cyber Security and Resilience Bill**.

Led by **UWE**, the project aims to bridge the gap between academic research and commercial deployment. The potential impact is vast: from aerospace manufacturers securing their supply chains to utility providers safeguarding the nation's energy grid. By delivering a retrofit-first security shield, OT-RAID provides the resilience, speed, and precision necessary to protect the legacy foundations of the UK's industrial future.